University of Strathclyde and Redspire Limited

To transform a small, regional, software consultancy into a scalable business capable of delivering internationally by embedding latest knowledge management and operations management theory, tools and methodologies.